Platform Renewal - Optical gain and recombination in structured materials

This proposal is to support a group activity based on excellence and unique capabilities in the measurement of fundamental optical processes in materials and device structures. We aim to achieve deeper understanding of the physics of light-matter interactions, embracing colloidal and biological systems, and to enable advances in device concepts to be made, particularly by integration of functional and structured materials, and integration with living systems.This activity is strongly linked, in two way interactions, to a series of intermediate and end users ensuring relevence and that our work benefits the wider community.